Strong-Field Gravity and Beyond: Numerical Relativity and Advanced Computational Simulations

This PhD project consists of the study of gravity in the strong gravity regime through numerical relativity (NR). NR is the art of solving the Einstein equation with computers. The student will focus on simulations related to alternative theories of gravity, which can have exquisite phenomenology at the same time progressing to cutting-edge computational simulations by applying advanced high-performance computing techniques, including GPU- and CPU-based simulations. The project seeks to push the boundaries of our understanding of gravitational phenomena, aiming to contribute to the ongoing quest to explore gravity in strong field regime and complex scenarios such as binary black holes or neutron stars.